In-situ Tensile Compression Total Scattering Measurements

This PhD project will look at examining local structural phenomena under applied stress conditions. This project will involve both the examination of particular materials of interest, and the development of an in-situ rig suitable for performing these measurements on the Polaris diffractometer at the ISIS Neutron and Muon Source. Metallurgical samples will be prepared at the University of Sheffield, including powder manufacturing methods, and characterisation of the samples by scanning and transmission electron microscopy. Total scattering data will be acquired at the ISIS Neutron and Muon source, and complementary X-ray data at the Diamond light source. Analysis of these data will be carried out using RMCProfile and PDFGui, as well as developing bespoke analysis code. Tensile testing will be carried out on samples both in-situ and ex-situ.